Colston, Cornwallis, Computers and the Cosmic Crime of Coloniality: Using Afrofuturism to explore attitudes, perspectives and readiness for decolonial

This document will outline a proposed doctoral research project which aims to leverage a speculative futures approach to explore existing attitudes, perceptions and change readiness regarding decoloniality in EdTech in the UK and Canada. It also proposes a potential critical Afrofuturist model for professional development regarding change readiness for decoloniality in EdTech.
The project will leverage an Afrofuturist meta-framework, which provides a conceptual and theoretical substrate from which the more practical elements of research can be launched, tying the various components of the project into a cohesive and integrated academic effort aimed at critically shifting the dialogue around EdTech, coloniality and our related roles, obligations and responsibilities as educators/learners, technologists and researchers in this emerging sectoral shift.